Novel sports shaft / rod design

D-Flex Ltd has patented the design and manufacture of a lightweight tubular structure. Potential application areas include the fishing rod and golf club market sectors. The shaft / rod is based upon the use of a non-circular cross sectional shape to beneficially enhance flexural rigidity, producing more flexibility in one direction and more rigidity in the other.